Transcritical phase change processes in cryogenic sprays

While cryogenic sprays are essential to many industrial applications such as propulsion systems, thermal management, and chemical processing, the underlying physics of phase transitions from supercritical states remains inadequately understood. This project aims to examine and better understand the formation and evolution of ligaments and droplets in the case of supercritical fluid transitioning to a liquid state in cryogenic sprays, as well as the mechanics and flow behaviour of supercritical fluid transitioning into gas or two-phase mixtures.

Ultimately, this research aims to develop a phenomenological model for transient transcritical phase change phenomena in cryogenic sprays, and support the development of more accurate computational models. This could have significant implications for advancing technologies such as high-efficiency cryogenic injection systems, liquid hydrogen refuelling systems, cryogenic expanders, and next-generation supercritical refrigeration and cooling technologies.